Astronomy in Schools Initiative: Fostering Physics Interest in Northern Ireland

Northern Ireland (NI) historically has the lowest uptake of A-level Physics within the UK (IOP News Release 23 August 2022). In 2022, GCE Physics only comprised 4% of the A-level entries in NI, a proportion which has stagnated since 2019 despite STEM subjects as a whole increasing by 1.6% (CCEA Qualification Insight Report 2022). Most worrying is the poor 2023-2024 progression rates between AS and A2 Physics, which shows that 32% of 2023 AS Physics students in NI did not continue their studies in Physics to completion in 2024. This is much greater than both the 21% reduction in total student entries, and the GCE Mathematics progression, which shows a 23% reduction (CCEA; FOI Request).
Furthermore, there is a strong regional variation in the 2023-2024 GCE progression rates, with alarmingly high GCE dropouts within certain NI Council boundaries. Three council regions with the poorest AS to A2 progression in 2024 were identified as “Armagh, Banbridge and Craigavon”, “Derry City and Strabane”, and “Mid and East Antrim”. These regions exhibit 38%, 39%, and (most alarmingly) 47% decreases in student entries to A2 Physics compared to the same cohort’s 2023 AS Physics entries (CCEA; FOI Request).
These above data reflect a persistent public opinion, especially among post-primary students, that physics is “too difficult” a subject. In particular, the perception that achieving top grades in physics is a greater challenge leads to students selecting other A2 subjects to ensure progression to higher education. NI has the additional potential limitation that only one higher education institute, Queen’s University Belfast (QUB), offers undergraduate physics study. This severely restricts the direct engagement schools in NI distant from Belfast may have in terms of access to role model figures, extra-curricular activities, and positive physics engagement opportunities within NI.
The proposed project is to lead a school visitation system, partnering with schools which are in socioeconomically deprived regions identified by the NI Multiple Deprivation Measure 2017 report (NIMDM2017) and are distant from QUB. The scheme will focus on engaging with three target age groups identified as key influential stages of student development and subject selection: late primary (ages 10-11), mid-secondary (ages 13-14), and late secondary (ages 17-18).
In particular, the project concentrates on providing age-appropriate practical experiments utilising real science data to overcome the perceived “threshold fear” of engaging in science. These activities will demonstrate how scientists collaborate to analyse data from the world’s largest telescopes and all-sky surveys, and will incorporate real images, light curves, and data acquired from the research expertise within the QUB Astrophysics Research Centre. Additionally, we aim to explore creating 3D-printed experiment setups and resources to produce cheap, replicable engagement activities to supplement school curriculums. These resources and guides will be published and freely available for other educators to use by the end of the fellowship.
Another major objective of this project is to identify the primary factors that are responsible for the above-average dropout rates between GCSE to AS Level and particularly AS to A2 progression. This will be conducted through a national survey of post-primary physics educators and students in STEM subjects to investigate the perceived barriers to studying physics at higher levels. The outcomes of this survey will be published as a stand-alone report to provide context, key targets, and metrics for future public engagement activities within NI.